Modifying magnetism using superconductivity

Superconductivity and magnetism are two mutually incompatible physical phases. Hence contacting superconductors and magnetic materials, that are large enough to maintain their individual phases, causes physical states at the interface that, as a result of the competing orders, have to be an energetic compromise between the two phases. Over the last years it has become clear that such interface effects defy simple understanding, but offer a large tunability through the involved superconductors, magnetic strengths and patterns, and further effects such as spin-orbit interaction through selected materials. Such tunability can open the door to a manipulation of not only charges and currents, but also spin degrees of freedom through the magnetism and phase degrees of freedom through the superconductivity. As such it has the potential for significant impact on consumer technology. The latter currently relies on the manipulation of charges in devices, and its heavy energy consumption is the basis of the looming stagnation of further technological expansion together with its strain on the planet. This effect may be mitigated by widening to different degrees of freedom for information processing, first to spin degrees of freedom of magnetic materials, known as spintronics, and further to superconducting degrees of freedom. Through the latter in particular macroscopic phase coherence and dissipationless currents could lead to significant new opportunities for fast information manipulation at very low energy costs. This project is focused on consolidating the experimental and theoretical foundations for such further development. Focus will be given on detecting and modelling the emergence of triplet or odd frequency superconductivity, on the thermoelectric, magnetoelectric and magnetothermal response, and on the development of analysis tools to prove and distinguish the emergent phenomena from a conventional background.